Investigation of conserved infection pathways in Puccinia species to identify novel targets for pathogen control

To sustainably feed our ever-growing population, it is imperative that we establish agricultural systems that are resilient to crop pests and diseases. Global food production is presently at an elevated risk to epidemics arising as a result of rapid pathogen evolution. Numerous recent examples of devastating disease occurrences underpinned by evolutionary changes in fungal pathogens exist. These epidemics were triggered by pathogen adaptation in the form of host jumps (e.g. Wheat Blast) and overcoming previously effective resistance (e.g. Ug99 Stem Rust). Such occurrences of pathogen adaptation underline the threat posed by rapid pathogen evolution on our food production systems. The danger posed by fungal pathogen evolution is further exacerbated by climate change which has led to non-native pathogens invading and thriving in parts of the world where they were previously not endemic.

Crop diseases come with enormous economic cost to food production. For instance, it has been estimated that ~88% of the world's wheat production is vulnerable to yellow rust caused by the pathogen Puccinia striiformis f.sp. tritici and that this disease alone causes losses of wheat equivalent to US$979 million per year. It is not wheat alone that is under threat from diseases caused by the Puccinia rust fungi. Among the world's most cultivated cereals, 9 out of 10 are vulnerable to the genera Puccinia. This includes the UK's three most important cereal crops - wheat, barley and oats. Thus, it is vital that we protect UK agriculture from diseases caused by Puccinia fungi by developing methods for effectively combating these pathogens. Current approaches aimed at ensuring that our cereal crops are protected from diseases caused by Puccinia fungi generally tap into existing sources of plant disease resistance and largely utilise modifications of existing fungicide compounds.

A robust long-term disease prevention strategy requires that we are able to rapidly combat both current and future strains of Puccinia fungi. The main limitation of current pathogen control approaches against Puccinia pathogens is the focus on pre-existing sources of resistance/activity. Therefore, there is a need to develop tailored control approaches that can quickly be engineered to combat pathogen adaptability. One possibility to accomplish this would be through the development of flexible biological and chemical control approaches that can be modified to target different aspects of fungal infection. To take this route, we need a comprehensive understanding of how diverse Puccinia fungi infect and cause disease on their cereal hosts but unfortunately such knowledge is currently lacking.

Therefore, the overall aim of this fellowship is to develop a long-needed understanding of the mechanisms used by diverse Puccinia fungi to infect their cereal hosts and characterise the different stages in the progression of these infections. This will be achieved through the application of cutting-edge genomics and high-resolution microscopy technologies. With this knowledge in place, the potential of targeting these mechanisms for controlling the infection of wheat and barley by Puccinia fungi will also be explored.

Through this fellowship I aim to:
Objective 1 - Identify genes conserved in diverse cereal-infecting Puccinia species.
Objective 2 - Determine which of these conserved genes function during the infection of wheat by different Puccinia species.
Objective 3 - Evaluate whether disrupting these conserved infection genes affects the ability of Puccinia species to infect wheat and barley.

At the end of the project, I aim to deliver a list of Puccinia genes that represent potential targets for developing novel methods of pathogen control. These target genes would be of particular interest to industry partners by providing the starting material required to develop novel fungicides that can protect our cereal crops from Puccinia fungi.

Technical abstract
Rust diseases such as stem rust, yellow rust and crown rust caused by Puccinia fungi are major threats to cereal production worldwide. Among the world's most cultivated cereals, 9 out of 10 are vulnerable to diseases caused by these fungi. While the Puccinia genus as a whole encompasses a broad host range, individual species and forms of Puccinia fungi are generally restricted in terms of the number of cereal/grass species that they are able to infect. Thus, comparative studies of different Puccinia species with varied host ranges will provide insights into how fungal pathogens have evolved to infect and cause disease on different host plants. Identifying the mechanisms used by different Puccinia fungi to infect their respective host plants would enable us to engineer pathogen control strategies that would be effective in a wide range of cereal crops.

The central hypothesis is that components of the molecular machinery used by diverse Puccinia species to infect their cereal hosts are conserved. The rationale is based on the observation that among the rust fungi, only those belonging to the Puccinia genera are able to infect and cause disease in cereals. Due to their shared ancestry, I predict that extant cereal-infecting Puccinia species possess conserved genetic components that they employ to infect and cause disease on their hosts.

Discerning the identities of these genetic components will provide the basis for directed engineering of control measures to disrupt fungal infection. The development of such control methods are currently limited by the lack of suitable targets. I will address this gap in knowledge by: (i) identifying genes conserved in diverse cereal-infecting Puccinia species, (ii) determining which of these conserved genes function during the colonisation of wheat by Puccinia species and (iii) experimentally test whether silencing these conserved infection genes affects the ability of Puccinia species to infect wheat and barley.

Potential impact
Among the world's most cultivated cereals, 9 out of 10 are vulnerable to the genera Puccinia. My fellowship proposal aims to identify genetic components that enable Puccinia rust fungi to infect cereals to provide a basis for directed engineering of pathogen control measures to fight crop diseases caused by these fungi. The results generated herein will be of interest to breeders and agrochemical industry stakeholders who I will engage during my fellowship. I will also engage with students, policy makers and the general public to underscore the importance of applying multidisciplinary approaches to tackling the challenges facing the future of agriculture. The specific impact activities that I will conduct during my fellowship include:

Communication and knowledge exchange with farmers, breeders and stakeholders:
Breeders and farmers: To promote my research in the commercial sector and engage with the farmer community, I will attend the annual Cereals event each year. I will also present an annual research update to the UK Cereal Pathogen Virulence Survey (UKCPVS) stakeholder meeting that brings together growers and scientists interested in cereal pathogens in the UK. Furthermore, I will present at the breeders' day event organised annually by the JIC, which provides an excellent networking opportunity.
Agrochemical industry stakeholders: The outputs of my proposed research, particularly the list of genes that could be used to screen for novel fungicide activity, will be of interest to the Agrochemical industry. To reach this demographic I will attend the International Reinhardsbrunn Symposium in Year 1 and Year 3. In past years representatives from Bayer, Syngenta, BASF, Dow and DuPont have all attended this meeting and I aim to discuss my project with them and explore possible avenues for collaboration. To this aim, I will apply to present a poster on my research plans in Year 1 and a talk summarising the results from the fellowship in Year 3.
Public engagement: I am committed to ensuring that the public is effectively engaged and informed about the science we do and how interdisciplinary approaches can be used to tackle the challenges facing our society. During the fellowship period, I will give one talk each year to a public audience discussing how interdisciplinary approaches are being employed to tackle agricultural challenges. I will promote public engagement by authoring blog posts about my research findings to accompany any publications that result from my work. I have been actively communicating my research to the public through Twitter for the past two years and will continue to do so during my fellowship period.
Policymakers: I believe that scientists should also play an active part in conversations regarding policymaking. Therefore, in Year 2, I will apply to the Royal Society pairing scheme for an opportunity to gain an insight into the lives of policymakers and to discuss the benefits of interdisciplinary research to tackle societal changes with parliamentarians/civil servants.

Training the next generation of multidisciplinary crop researchers:
To tackle agricultural challenges it is vital we continue to provide interdisciplinary training for the next generation of researchers. I will design and advertise a project through the international JIC undergraduate summer research school to provide opportunities to undergraduate students to visit my host lab and conduct short-term research projects to experience a life in research during each year. I will also put my teaching skills to use by designing and delivering MSc lectures and practical sessions on bioinformatics each year of the fellowship in collaboration with my host PI as part of the yearly MSc course on plant breeding delivered by the JIC in partnership with UEA. During Year 1, I will accompany my host PI to deliver training sessions on bioinformatics to young scientists at the AfriPlantSci Summer School 2019 to be held at Pwani University, Kenya.